AI-Driven Semi-Automated Threat Analysis and Risk Assessment for automotive cybersecurity (AutoTARA)

**AutoTARA** is a UK-developed software tool that helps vehicle engineers complete Cybersecurity Threat Analysis & Risk Assessment (TARA) faster, more consistently and in line with **ISO/SAE 21434** and **UNECE R155/R156**. As cars become software defined and connected, every new vehicle must evidence robust cyber risk assessment. Today, this work is largely manual, slow and hard to scale. AutoTARA addresses that bottleneck without replacing expert judgement.

AutoTARA directly addresses mandatory cybersecurity compliance for vehicle type approval, reducing TARA lead times and freeing scarce experts. It combines domain-trained LLMs, knowledge graphs and standards-aware workflows. The prototype will be verified with the real-world use cases to evidence measurable savings and audit-ready outputs.

AutoTARA is **human-in-the-loop, AI-assisted**. It ingests system requirements and architecture descriptions, proposes relevant threat scenarios, builds graph-based attack paths, and assigns probabilistic risk scores. Engineers remain in control: they review, edit and approve the AI's suggestions using an interface that explains why each threat or score was proposed and links back to the supporting evidence. With one click, AutoTARA exports the standard-aligned work products needed for audits and type approval under ISO/SAE 21434 and UN R155\.

The benefits are substantial: a **50-60% reduction** in time and effort for typical TARAs; improved coverage and consistency across teams and suppliers; and clear traceability from evidence to decisions, strengthening audit readiness. By accelerating compliance tasks, AutoTARA helps OEMs and Tier-1s keep programmes on schedule and supports UK suppliers, especially SMEs, who must demonstrate cybersecurity to participate in modern vehicle supply chains.

This project will build and **demonstrate a working prototype** within an operational setting. Work includes refining the AI models for automotive context, developing an engineer-friendly user experience, and implementing privacy-by-design controls such as tenant isolation, role-based access, audit logging, prompt/content safeguards to reduce hallucinations, and model governance. Success will be measured by time saved versus current practice, coverage of relevant threats, user satisfaction, and the quality and completeness of exported compliance artefacts.

Delivered as **SaaS** with options for private or on-premise deployment, AutoTARA will integrate with common engineering toolchains (e.g., requirements and MBSE tools) to minimise rework and fit existing workflows. The project will also lay the foundations for a UK **spin-out** to take the product to market, creating high value jobs and strengthening the UK's position in automotive cybersecurity.

**AutoTARA** brings trustworthy AI to a critical engineering task, helping the industry deliver **safer, more secure vehicles**, faster.